Use of activity-based probes to study the action of glycosidases

The development of new approaches to dissect the diverse and wonderful roles for carbohydrates in living cells is a major challenge for modern cell biology, biochemistry and medicine. The colossal potential of carbohydrates is reflected in the multiplicity of functions for glycans; in addition to acting as energy sources, carbohydrates play central roles in cell and organism structure, communication signalling and epigenetic modification. This project will build upon recent developments in the activity-based profiling of carbohydrate-degrading enzymes termed gycosidases; notably in the context of lysosomal storage diseases. The student will initially analyse binding of "next-generation" probes to the human Gaucher and Fabry disease enzymes. 3-D structure will inform the synthesis of improved probes. Probes will be used to quantity enzyme activity in healthy and disease cells, working in collaboration with Overkleeft and Aerts, Leiden possibly leading to the development of new diagnostic technologies. As the project evolves, we expect to see the probe concept rolled-out to other enzyme classes and applications and ultimately, we would like to combine such techniques with cryo-electron tomography approaches to probe the activity of enzymes within living cells.